Developing a Precision Breeding Pathway via Gene Editing for Virus Yellows Resistance in Sugar Beet

The UK is approximately 50% self-sufficient in sugar production, with 2,300 English sugar beet farmers based in East Anglia and the East Midlands producing 7.4 million tonnes of sugar beet/year, valued at £216m (2021). Yet, the English sugar beet industry faces an existential threat from virus yellows, which in 2020 infected 38.1% of the English sugar beet crop, costing English sugar beet farmers approximately £43m.

Virus yellows is transmitted by aphids (principally peach potato aphids) and consists of three viral species; namely, Beet Mild Yellowing Virus (BMYV), Beet Chlorosis Virus (BChV), and Beet Yellows Virus (BYV). BYV is the most damaging of the yellowing viruses, causing yield losses of up to 50%, and was also the prevalent viral species detected in English sugar beet in 2020\.

With climate change driving warmer, wetter winters in England, infective aphids are increasingly likely to successfully overwinter and migrate earlier, seriously impacting emerging sugar beet seedlings, as exemplified in England's 2020 virus yellows outbreak.

Today, English sugar beet farmers have limited options available, since previously widely used and relatively effective neonicotinoid pesticide seed treatments have been banned in the UK and Europe since 2018 because of growing evidence of the severe impact these pesticides have on the survival of bees and other pollinators.

However, with sugar beet growers facing serious economic losses and with no alternative options available, the UK has, for the last three years, granted Emergency Authorisations permitting the use of neonicotinoid pesticide seed treatments where conditions require them and subject to strict controls and measures. The industry and regulators are keen to move away from neonicotinoids and last year, the EU's high court banned emergency exemptions.

The English sugar beet industry is in urgent need of a long-term, sustainable solution to tackle the existential threat of virus yellows.

Through the Farming Future R&D fund, British Sugar (world-class sugar producer and the sole processor of the UK's beet sugar crop), Tropic (pioneering agricultural-biotechnology company developing advanced plant breeding and gene editing technologies), and the John Innes Centre (international centre of excellence in plant science, genetics, and microbiology) will further develop a precision breeding pathway via gene editing to confer virus yellows resistance in sugar beet.Ultimately, successful project outcomes will protect English sugar beet farmers from potentially catastrophic losses to virus yellows, increasing productivity, resilience, and sustainability, while supporting progression towards net zero emissions in English agriculture.